Support for carers of people with early onset dementia

RHAPSODY aims primarily at analysing the health and social care systems and infrastructures in six European countries that are available to the severely burdened yet underserved group of people with young onset dementia (YOD). YOD affects approximately 100 individuals in the population aged 45-64 years and their carers. In addition, RHAPSODY attempts to improve the management of people with YOD by supporting their carers. The main instrument for this will be an educational, web-based, interactive e-learning programme.

A multi-disciplinary team of 8 main investigators from academia and industry representing the fields of psychiatry, neurology, neuropsychology, neuroscience, health economy and information systems as well as a patient and carer advocacy organisation from 6 countries have joined their efforts. They will analyse, evaluate and compare health and social care policies and strategies (macro level) as well as needs and access to service provision and care (individual level). As primary methods documentary analysis, focus groups and qualitative analysis will be employed.

Using this evidence an established key component of dementia management will be tailored to the requirements of the target population of carers with regard to content and format of delivery. An internet-based e-learning programme is particularly appropriate in view of barriers related to low prevalence, geographical spread and reduced mobility.

A pilot study will evaluate the telemedicine intervention with regard to feasibility, acceptance, cost- effectiveness, most appropriate outcomes and effect sizes in 3 countries.

Potential impact
Impact on policy and practice will be provided by each component of the project. The analysis and trans-national comparison of pathways to care will pinpoint the focus of strategy development for optimally supporting people with YOD (ambulatory care, respite care, special care units). The assessment of individual needs will result in extending the services of specialised institutions (e. g. memory clinics) by behavioural modification, family counselling and resource management. The intervention for carers will complement the services of patient and carer support organisations. Furthermore it will increase the competence of healthcare professionals with regard to YOD and thus foster early diagnosis and treatment.